Understanding health and well-being among farm women: A life-course approach

Previous research has highlighted concerning levels of poor mental and physical health (including elevated levels of depression, anxiety, pain and injury) among both men and women living and/or working on farms within England and Wales. The underlying drivers of health outcomes within the agricultural community are, however, poorly understood, particularly in the case of farm women, who have rarely formed the focus of health-related research in the UK but who are likely to face a range of both gender- and farming-specific challenges. This project will significantly deepen understanding about the complex psychosocial, cultural and familial processes that influence farm women's health and well-being across the life-course, as well as offering vital insights into help-seeking behaviour and the usefulness of different forms of support. It will also pilot an innovative, creative approach to fostering positive well-being within this social group. The core objectives are as follows:

Evidence suggests that significant numbers of women in UK agriculture suffer from poor mental health but the reasons underlying high/low well-being are poorly understood. We will gain detailed insight into the farming- and/or gender-specific stressors and issues associated with current levels of health and well-being among farm women.
Gendered roles, identities and intergenerational living arrangements within the traditionally patriarchal context of family farming uniquely shape the home-work-family environment for many farm women in various ways throughout their lives. We will investigate how different dimensions of farming cultures and environments are entwined with women's interpretations and experiences of high/low well-being at different stages of life, especially during key periods of transition.
Understanding women's well-being holistically requires attending to the interlinkages between physical and mental health, particularly in relation to interpretations and experiences of women's bodies in farm work and life. We will explore the ways in which women experience and understand their health through, and in relation to, their bodies, with a focus on how this may change across the life-course, during periods of high stress or trauma, and in relation to their reproductive lives.
Effective health support for the farming community needs to be tailored to their specific needs and women's health requires specific attention within this. We will work with farm women and farm support practitioners to i) deepen understanding into farm women's help-seeking behaviours and use of formal and informal support systems and ii) pilot an innovative, creative intervention to foster positive well-being.
The project will be co-led by experienced researchers from the Centre for Rural Policy Research at the University of Exeter and the Farming Community Network (FCN), a farm support charity. It will benefit from the expert guidance of an advisory board, consisting of representatives from farming mental health organisations (DPJ Foundation; Farmerados), a social group championing women in agriculture (Women's Ag Group), an NHS Foundation Trust, and two senior academics with expertise in psychology, human geography and gender.

The research findings will directly influence the work of FCN, offering them deeper insights into the challenges farm women face and how their health needs can best be met through tailored support. Other farming charities, as well as healthcare professionals, policymakers, interested parties within agriculture, and academics working in relevant fields, will also benefit from this enhanced understanding and evidence base. Research users will be engaged throughout the project and findings communicated through a range of written, visual and verbal outputs.